Women and the Supernatural: Agency, and Oppression at the Intersection of Gender and Religion in Reformation England

This research will examine how notions of gender in Reformation England stimulated and contributed to
religious discourse through what we now term 'supernatural' phenomena.
Playfully rejecting its anachronistic, historically contingent definition, the supernatural here functions as a
deliberate construct encompassing a broad range of practices which were, at the time of the
Reformation, varyingly interpreted as orthodox, heterodox, inexplicable, divine, mystical, conformist or
subversive - such practices include witchcraft, prophesy, spiritual possession, cunning women, ghosts,
monstrous births and providential intervention. Crucially, the collective lens of the supernatural allows
this research to trace the thread of gender - the agency, culpability, constriction and lived experiences of
women - throughout a period in which female identity was controlled by doctrine and patriarchy. Unlike
many aspects of religious discourse during the sixteenth and seventeenth centuries, the simple acts of
bearing witness to or discussing the supernatural were accepted and indiscriminatory means of
participating in spiritual life, unencumbered by socioeconomic barriers such as illiteracy, theological
training, and material or cultural capital.
The supernatural, therefore, exposes the multiple methods by which women both conformed to and
confronted the wider structures of the Reformation, to become willing participants, figures of suspicion,
agents of change and victims of suppression. Such multifaceted encounters between gender and the
supernatural underpin the most urgent questions driving this proposed study. What is the relationship
between gender and the supernatural? Was the supernatural a means of expressing agency and
partaking in religious life? Was it, therefore, a means of circumventing patriarchal systems? Why were
women particularly suited to the supernatural? What were the cultural, social, legal, theological
circumstances that made this the case?